Developing an energy efficient cryogenic pump

To realise net zero ambitions, pumps to enable both new industrial processes e.g. carbon capture, hydrogen and existing plants to operate greener are required. Old fashioned, non-optimised, design methodology in pumping is not aligned with greener technology requirements so results in poor efficiencies, with pumps selected from what's already available based on cost alone and not performance. With cryogenic challenges exacerbated for emerging carbon dioxide/hydrogen applications over liquified natural gas losses will be greater if solutions are not found.

Pumps already consume more energy than any other industrial equipment and between 30-50% of all pumping energy consumption is wasted. Improving pumping efficiency would bring about a 15-20% decrease in industrial CO2 emissions.

In this project, Amarinth are looking to leverage their know how and existing experience in pumping in challenging applications to design a new pump range which will integrate multiple component design improvements and operational strategy to operate more effectively, at higher energy efficiency and for a longer lifetime to address this market gap.